Precision Neuromodulation for Chronic Pain: Integrating Functional MRI and Focused Ultrasound for Personalised Treatment

Chronic pain is one of the most common and challenging health problems in the world. Unfortunately, the treatments currently available, such as pain medication or physical therapy, often provide only limited relief. Medications can also have unwanted side effects, especially when used for long periods of time. In recent years, there has been growing interest in using neuromodulation to treat chronic pain, but it does not work equally well for all patients. This project explores a new way to individually tailor pain treatment to each patient using MRI brain imaging and a new non-invasive brain modulation called focused ultrasound (FUS). FUS can deliver energy deep into the brain with millimeter precision, without surgery or implants. However, its potential for treating chronic pain in real patients remains largely unexplored. At this early stage, we cannot conduct a full clinical trial, but we are taking an important first step.
We know from previous research that in some people, certain areas of the brain become more active when pain increases; in others, different regions are involved. This means that a "one-size-fits-all" approach of stimulating the same brain region in all patients is unlikely to be effective. Instead, we want to find the exact area in each person's brain that is most closely associated with their own experience of pain, and target that area specifically.
Patients will participate in several brain scans using magnetic resonance imaging (MRI). While in the scanner, they will continuously rate the intensity of their natural, ongoing pain. This will allow us to track how their brain activity changes in real time as their pain fluctuates. We will then identify which brain regions in each patient are most consistently associated with changes in their pain. This information will be used to personalise the neuromodulation targets for each participant. In the second phase of the study, we will apply focused ultrasound to the identified brain regions. We expect to see a reduction in pain after each FUS application. We will also use MRI scans before and after each application to see how the brain responds and whether there are changes in activity or blood flow in pain-related networks.
Beyond the potential for pain relief, this research contributes to a broader goal: moving toward personalised medicine in the treatment of chronic pain. By recognizing that each patient's pain is unique, not only in how it feels but also in how it is represented in the brain, we can begin to design treatments that are tailored to individual needs. This could lead to more effective therapies with fewer side effects and a better quality of life for people living with chronic pain. To achieve the best possible outcome, we are working with a local back pain support group in Munich to ensure that the study is designed and communicated in the best possible way and is based on real-world lived experience and patient needs.